The University of York And Medipex Limited

To develop and apply robust, health economic tools and methodologies for assessment of evidence to justify the introduction of new healthcare technology into the NHS.